AssetGuard+: AI-Driven Asset Criticality Classification with Generative AI, Automated Risk Assessment, and Privacy-Preserving Analytics

AssetGuard+ is an AI-powered cybersecurity platform designed to help mid-sized regulated organisations gain complete, real-time visibility of their IT assets, whether they are on-premises, in the cloud, or spread across hybrid and third-party environments, or hidden as Shadow IT assets. Many organisations struggle to keep track of all their digital assets, leading to "blind spots" that can leave them vulnerable to security breaches, compliance failures, and costly fines.

The platform automatically discovers and inventories all IT assets using a combination of agent-based, API-driven, and scanless techniques, ensuring visibility even in proxy-protected or restricted environments. Each asset is then risk-assessed using confidence-rated AI that maps findings to relevant compliance frameworks, such as ISO 27001, GDPR, and sector-specific standards. This allows organisations to identify security gaps, prioritise remediation, and generate audit-ready compliance evidence in real time.

Unlike traditional, complex enterprise tools, AssetGuard+ is lightweight, quick to deploy, and specifically designed for the needs and budgets of mid/upper-market SME organisations in regulated sectors such as healthcare, finance, and insurance. The platform provides intuitive visual dashboards, heatmaps to pinpoint exposure, and automated compliance tracking, empowering IT and compliance teams to take action before vulnerabilities turn into incidents.

Through this project, we will develop and validate the next-generation version of AssetGuard+, incorporating feedback from industry partners gathered during the Phase 1 market validation stage. Key innovations include:

* Hybrid asset discovery that works seamlessly across cloud-native, hybrid, and on-premises environments.
* Privacy-preserving AI to ensure sensitive data never leaves the customer's environment.
* Confidence-rated insights to provide transparent, explainable risk assessments.
* Open integration architecture to connect with existing security and compliance tools.

By delivering a cost-effective, transparent, and highly adaptable platform, AssetGuard+ aims to close the asset visibility gap for mid/upper-sized regulated organisations, helping them strengthen cyber resilience, meet compliance requirements, and reduce the risk of data breaches. This innovation will contribute to the UK's broader goal of improving national cyber readiness, especially among smaller but critical organisations that form the backbone of the economy.